Improving the precision of precision agriculture

This project aims to merge various data sources to enhance the resolution of combine yield maps, enabling more precise quantification of high-resolution variability in yield within fields, approaching near plant-scale accuracy. By achieving this, we can develop a compelling business case for the adoption of high-resolution technologies like precision spraying and precision irrigation. These advancements offer numerous environmental benefits, yet their widespread adoption hinges on demonstrating their economic viability within fields at resolutions finer than those currently captured by standard yield monitors.

The ability to showcase the effective operation of these technologies at smaller resolutions than currently mapped is crucial for encouraging their adoption among farmers. Establishing this link between efficacy and economic feasibility is paramount. Through this project, we aim to bridge this gap by providing tangible evidence of the practical benefits of high-resolution technologies, thereby facilitating their uptake and contributing to sustainable agricultural practices